Powering EU Net Zero Future by Escalating Zero Emission HDVs and Logistic Intelligence

Heavy-duty vehicles account for about 25% of EU road transport CO2 emissions and about 6% of total EU emissions. In line with the Paris Agreement and Green Deal targets, Regulation (EU) 2019/1242 setting CO2 emission standards for HDVs (from August 14, 2019) forces the transition to a seamless integration of zero-emission vehicles into fleets. In line with the European 2050 goals ESCALATE aims to demonstrate high-efficiency zHDV powertrains (up to 10% increase) for long-haul applications that will provide a range of 800 km without refueling/recharging and cover at least 500 km average daily operation (6+ months) in real conditions. ESCALATE will achieve this by following modularity and scalability approach starting from the ß-level of hardware and software innovations and aiming to reach the ?-level in the first sprint and eventually the d-level at the project end through its 2 sprint-V-cycle. ESCALATE is built on the novel concepts around 3 main innovation areas, which are: i) Standardized well-designed, cost effective modular and scalable multi powertrain components; ii) Fast Fueling & Grid-friendly charging solutions; and iii) Digital Twin (DT) & AI-based management tools considering capacity, availability, speed, and nature of the charging infrastructures as well as the fleet structures. Throughout the project lifetime, 5 pilots, 5 DTs and 5 case studies on TCO (with the target of 10% reduction), together with their environmental performance via TranSensusLCA will be performed. The ultimate goal is to develop well-designed modular building blocks with a TRL7/8 based on business model innovations used for 3 types of zHDVs {b-HDV,f-HDV,r-HDV}. Furthermore, 3 white papers will be produced, one of which will contribute defining the pathway for reducing well-to-wheel GHG emissions from HDVs based on results and policy assessments